BECOCO. Be confident.

Every woman knows this feeling. When you wear something but don't feel quite right in it. You pull, you tuck, you twitch - nothing seems to help. This feeling of discomfort and haunting self-awareness will stay with you the entirety of the day. It will follow you into meeting rooms, school yards and every public space you go. And it will impede you from doing what you have to do that day. Imagine a service that analyses your individual body shape and personal colour complexion and sifts through millions of items of clothing in seconds, to find the ones that will suit and flatter you best. Not some celebrity. You - just the way you are. BECOCO is a virtual styling platform, which does exactly that. For free or for £49, if you would like your customised styling report with it. In addition to helping consumers becoming more confident, BECOCO is determined to support retailers in reducing their return rates for items ordered and to decrease the impact that the handling of those returns have on the environment.